New catalytic modes for carbon-carbon bond forming reactions

Chemistry is a dynamic subject that is at the centre of many different scientific advances. Organic chemistry is concerned with the reactivity of carbon in all its different forms and can be viewed as the chemistry taking place within living things. Chemists are constantly looking for new ways of designing and building molecules (synthetic chemistry is essentially molecular architecture) and this proposal describes a short and powerful new way of making valuable molecules using a new catalytic system that works, uniquely, in combination with an unusual solvent. The molecules at the heart of the proposal are cyclic four-membered carbon containing compounds which are rare in organic chemistry and are underdeveloped and underexplored. We will bring together the different disciplines of organic chemistry, electrochemistry and computational chemistry to develop this area and to provide new applications, insight and synergies.

The novel chemistry proposed here will provide a new, efficient and powerful way of making cyclic compounds using catalysis to control all aspects of the structures of the products formed: this will be of great benefit to both academia and industry who will be able to make interesting molecules (some that were otherwise inaccessible) in new ways.

Given all of the above, it is imperative that we have novel, efficient and powerful methods for making new compounds so that we can study and use them. In addition, the development and application of new catalytic systems and solvent combinations is also important because catalysis makes chemical reactions run faster, and become cleaner with less waste: this is clearly a good thing for industry and also for the environment. The real advantage of this proposal is the combination of three different disciplines to study and understand a worthwhile chemical problem.

Potential impact
The first beneficiary to discuss is academia, and it is my aim that the new chemistry described will find use in science labs around the world (primarily in chemistry and bioscience departments, indeed anywhere that new molecules are made). The beneficiaries outside of academia include: chemical industry including the pharmaceutical industry, the agrochemical industry and the fine chemicals industry. These beneficiaries will be able to exploit the chemistry described in this proposal to achieve the synthesis of biologically active compounds in a more efficient manner, and it will also allow chemical industry to make new molecules that were hitherto difficult to access. Organic molecule therapeutics are important and valuable molecules with many uses, especially in healthcare and this new science will allow industry to make the commercially valuable compounds of the future in a new and efficient way, giving them a competitive advantage. Each of the beneficiaries above improves the quality of life and the wealth of the nation, through the application of novel organic chemistry. Chemical industry plays a big role in the U.K. economy and the U.K. has a very strong pharmaceutical industry, who all stand to benefit from this methodology.

Clearly, it is important that the team engages with potential end-users of this chemistry so that I can ensure the project makes the maximum impact in the most relevant areas of research. I have several plans for publicising our work and for getting industry feedback on our routes to new molecules and other potential applications of SET catalysed reactions and solvent effects. I also think that the combination of synthetic chemistry, electrochemistry and molecular modelling is a unique and powerful one that I am keen to publicise and that will prove to be insightful in many other chemistry contexts.

The easiest way to publicise our work and collaboration is to deliver lectures in industrial laboratories, followed by a discussion of the potential applications (I have given many lectures at pharmaceutical companies and have invitations to speak at industrial venues in 2016). Since appointment in 1994, I have had many CASE type collaborations (over 40) with industry and sent many researchers to full-time employment in various industrial chemistry laboratories; so I have many (ongoing) relevant contacts within the industrial organic chemistry community. I am also a consultant for several pharmaceutical companies which gives me another way to discuss this science. I have been, and will continue to be, very active in publicising our methodology and gaining feedback on useful applications of it. I was recently awarded the Society of Chemistry and Industry Prize for Process Research (2012), which is sponsored by four major chemical companies and which gives an indication of the high level of interaction that I have with the industrial end-users of my work.

The timescales involved in giving a benefit to the end-users of the research is short (months rather than years): as soon as new chemistry is developed and publicised then it can be used in industrial laboratories. In the medium and long term, we expect that the new SET catalysed reactions and solvent effects that we develop will have such attendant improvements in efficiency and scalability that this will lead industry to use them.
Details of our plans for future exploitation and collaboration are given in the full PIA plan